Unraveling the Threads: Exploring the Link Between Social Structures and Large- Scale Collective Action

I develop a research proposal that proposes a theoretical framework which combines the social-structural explanations with large-scale collective action.